Processes and mechanisms of the interactions between grassland and water

Technical abstract
The aim is to understand and model the key biological, physical and chemical processes by which nutrients and biological matter, including colloid-associated material, are transferred from fine-scale mechanistic processes in the soil-plant system, through to potential impacts in catchments and surface waters.